Resilient Farming Futures: Understanding impacts of single and compound climate policy and biotic stresses on agroecosystem ‘resilience’

Technical abstract
Agroecosystems deliver goods and services but face

unprecedented abiotic and biotic stresses. There is insufficient understanding of which stress

combinations disrupt ‘resilience’ most. RFF will develop multi-scale systems understanding of

single and compound stress impacts to embed ‘resilience’ in UK agriculture under three thematic

Work Packages: (1) Understanding impacts of future single and compound climate, policy and

biotic stresses on agroecosystem resilience; (2) Detecting agroecosystem ‘resilience’ using novel

data science methods; (3) Digital platforms for supporting national resilience through systems

adaptations. (1) will involve in silico and in vivo experiments for the ‘resilience’ of agroecosystems

in the very near (2030) and near (2050) futures; (2) will develop statistical and machine learning

strategies to detect shocks to the ‘resilience’ of food production and regulating services; in silico

experiments in (3) will explore systems-scale adaptations for forecast climate futures couched

within digital frameworks. We will generate forward-looking digital platforms to enable stakeholders

to optimise systems level ‘resilience’, FAIR data and publications for science, farming and policy.